Integration of visual language models within Material Index's digital platform to accelerate the data capture and processing of survey information related to reuse of existing structures and components

Material Index (MI) is a UK-based construction-technology SME committed to enabling circularity and improving productivity in the construction industry through digital innovation. The core project team is Ellis Dodwell (software engineer), Rob Smith (mechanical engineer) and Morgan Lewis (architect).

The UK's construction industry lacks circularity. It reuses less than 2% of materials and is the UK's most wasteful industry by volume, with the embodied carbon of replacement materials accounting for over a tenth of GHG emissions. Digitisation, especially through AI-enabled automation of repetitive tasks, is essential for providing contractors/developers with information-rich data on which components can be profitably resold.

To meet net-zero targets, contractors/developers urgently need pre-demolition information about residual values of components and pathways for reclamation to create secondary supplies for reuse. To this end, MI is developing innovative AI-powered mobile-centric capability for its digital tool, to automatically categorise components filmed in-situ, accelerating MI's audits and boosting productivity.

MI's AI-enabled surveying tool will help companies embed circularity, meet net-zero commitments, demonstrate regulatory compliance, and contribute to the UK government's 2030/50 carbon commitments. This project could have huge productivity gains and many additional use-cases (IP value), enabling the transition to a circular, digitised and more ecologically-sustainable construction industry.